Degradation mechanism of Zinergy’s printed zinc-based batteries – A route towards rechargeability

Zinergy UK, a Cambridge based company, developing printed and flexible batteries joins forces with NPL, a world-leading centre of excellence that provides cutting-edge measurement science to tackle Zinergy's technical challenges and to develop a rechargeable battery product more rapidly. Zinergy's environmentally friendly and safe battery chemistry combined with rechargeability will be an enabler for green Internet of Things applications to improve user wellbeing and experience.